Piezo1 as a novel mediator in the pathogenesis of polycystic kidney disease

Autosomal dominant polycystic kidney disease (ADPKD) is a serious disease that runs in families. It causes cysts to form in kidneys, which usually leads to end stage kidney failure around the age of 60. Individuals affected by end stage kidney failure will require dialysis treatment, or a kidney transplant, in order to survive. ADPKD is caused by damage to proteins found in the kidney called PKD1 and PKD2. On average, affected people pass the disease on to half of their offspring. There is no cure for ADPKD, and only one licensed treatment. This treatment only delays, and does not prevent, the onset of end-stage kidney disease. Many people also find the treatment difficult to take because it makes them urinate up to several times an hour.

Despite years of research, it is not clear how the changes in PKD1 and PKD2 proteins lead to kidney cysts. We know that in the course of cyst growth, fluid forms in the cysts, and cells in the cyst walls multiply. One idea linking these processes is that the stretching of cyst walls by the fluid inside sends a message to the cells in the cyst walls. This message tells the cells to multiply. However, it is not clear what role the PKD1 and PKD2 proteins play in this process.

This project will see if a different protein, Piezo1, might be a part of this process. Piezo1 is a recently discovered protein, which has the ability to sense mechanical force. Sensing mechanical force is part of many important processes in the human body. These range from obvious senses that we notice every day, such as the sense of touch, through to hidden senses that control the development of our vital organs. Being able to sense force makes Piezo1 an obvious candidate for detecting the stretching of cyst walls in kidney cysts. The question is how Piezo1 ties in with PKD1 and PKD2, which we know play a key role in ADPKD.

Developments in technology mean that we can now use computers to simulate what happens in cells and construct models that are often difficult to do using lab-based methods. I will use models like this to study how PKD2 and Piezo1 work together to cause kidney disease. I will, then, use lab-based methods to evaluate/refine the results of the computer simulations. This research will help us understand how ADPKD develops. This has the potential to lead to better treatments for families affected by this terrible disease.

Technical abstract
Autosomal dominant polycystic kidney disease (ADPKD) is the commonest inherited cause of kidney failure, caused by mutations affecting polycystin-1 (PC1, PKD1) and polycystin-2 (PC2, PKD2, TRPP2). Treatment for this condition is currently very limited. The mechanisms leading from mutation to disease phenotype remain unclear, but involve cell proliferation in the cyst wall under conditions of mechanical stretch. Piezo1 is a mechanosensitive membrane protein, which physically interacts with and is negatively regulated by PKD2, and has been implicated in stretch-induced proliferation.

This project aims to understand the partnership between PKD2 and Piezo1, by testing the hypothesis that genetic disruption of PKD2 causes polycystic kidney disease through failure to appropriately suppress Piezo1, leading to increased stretch-induced proliferation in cystic epithelium. I will do this by generating molecular models of PKD2 and Piezo1 channels, to study the physical interaction between these channels in model membranes. The output of these models will be validated and refined in a 2-way process, using cellular models to test the effect of targeted PKD2 mutation on the ability to interact with Piezo1, and Piezo1 function. These effects will be measured using patch clamping, co-immunoprecipitation, and fluorescence lifetime imaging microscopy.

This project will give new insight into the function of PKD2, and determine the role of its interaction with Piezo1 in the pathogenesis of ADPKD. Improving understanding of this disease, and potentially uncovering a new pathway in its development, will bring us closer to expanding the limited treatment options for this severe disease. More immediately, the results of this research will advance knowledge in the fields of kidney research, mechanosensation, and channel physiology.

Potential impact
ACADEMIA
The pathogenesis of autosomal dominant polycystic kidney disease (ADPKD) involves multiple proteins and pathways, and there is yet no detailed description of the mechanism underlying cyst development and progression. Our work will reveal insights into the molecular function of PKD2, and begin to unravel a pathway linking it to the mechanosensitive ion channel, Piezo1. Publication of our findings in high impact journals will inform research across many fields, including mechanosensation, ion channels, and kidney research. This will impact on the national competitiveness of the UK in membrane related research.

PHARMACEUTICAL INDUSTRY AND HEALTHCARE
Drug treatment of ADPKD is a field in its infancy, with only one drug licensed for this indication thus far. The introduction of Piezo1 as a key partner in the pathogenesis of ADPKD will provide new targets for the treatment of ADPKD, for instance by developing drugs which selectively inhibit Piezo1 in the kidney.
ADPKD causes end-stage kidney disease, which incurs significant treatment costs in the form of dialysis and transplantation. New treatments which delay the onset of end-stage kidney disease will allow more cost- effective healthcare.

THIRD SECTOR
Charities are a key funder of biomedical research in the UK. Our discoveries will inform the allocation of resources by charities involved in the funding of kidney research, such as Kidney Research UK. Several other cystic kidney diseases affecting children, such as autosomal recessive polycystic kidney disease, share common pathways with ADPKD. As such, charities focused on child health, such as Action Research, would also be able to fund research stemming from our findings.

TRAINING AND SKILLS DEVELOPMENT
This training fellowship will provide the fellow with key skills in computational biology, addressing one of the MRC Strategic Objectives of Molecular Datasets and Disease.
The Fellow will also develop specialised laboratory skills in channel physiology, and generic professional skills of collaboration and communication. The skills acquired by the fellow will be transferrable to investigating the numerous other membrane bound-protein interactions which are implicated in the development of ADPKD, with anticipated benefits to research and industry as outlined above. Therefore, at the end of this Fellowship the fellow will be uniquely skilled to develop his career as an independent researcher.

PATIENTS
Patients with ADPKD currently have limited treatment options to slow progression to end-stage kidney disease, which carries with it a huge impact on quality of life, mortality, and morbidity. We expect this research to lead to the development of new treatments to delay disease progression, helping to alleviate this disease burden.

PUBLIC
Drawing the interest of young people in Science, Technology, Engineering and Mathematics (STEM) subjects is key to maintaining the UK economy. The computational aspect of this project is particularly amenable to public engagement activities, as the data produced can be converted to dynamic and engaging visualisations. These accessible and inspiring communication tools will be used to foster enthusiasm, across demographics, towards STEM subjects through public engagement programs, such as the University of Leeds "Be Curious" festival, and the University of Sheffield "Festival of the Mind" and "Pint of Science" events.

ESTIMATED TIMESCALES
Public outreach will start from year 1. Communication of research outputs to academic are expected from the latter half of year 1 onwards. The effect of the training and skills development provided through this project will evident once I complete the PhD and move on to an independent research career, 3 years after the project commences. As this work explores basic disease mechanisms, it is not expected to have an impact on pharmaceutical and healthcare industries for 5-10 years. Patients should see direct benefit at this point.